The Gen

The next generation are critical to the success of the UK and globally. The opportunities for young people to access are endless. Despite such an offering, it is still incredibly difficult for young people to find what they need to succeed.

The Gen is a national youth platform which is populated with information, advice, support and opportunities for young people aged 14-24 which ensures equal access to information and opportunities for all young people.

We do not replicate any existing product or service, we simply bring them all together and categorise them for ease of access. We further promote, monitor and measure the volume of opportunities being shared and accessed to provide a real time view of what young people are looking for to enable faster response times on the needs of young people.

Our internal measuring mechanisms allow us to report on the impact of sharing at ground level.

This national platform will be abundant with information willingly shared by our business and education communities. From finding jobs, career advice, funding, entrepreneurship, internships, life skills, support, accommodation and much more, The Gen will equip young people with a window into their potential futures, allowing them to access any support they need and to make more informed life and career choices.